University of Plymouth and Langage Farm LLP

To embed a technical function to apply fundamental food science principles enabling the analysis of current production processes to improve efficiency, enhance product quality, reduce waste and allow access to new markets